London South Bank University and PB Design and Developments Limited KTP 24_25 R2

To embed advanced power control expertise supporting development of a first-of-its-kind Smart Power Hub enabling multiple sources (grid, battery storage, EV, solar, and wind) to be intelligently controlled/managed for optimized energy flows and grid support. This will develop in-house capabilities essential for expansions into Net Zero energy-market.